ICF Innovative Antimicrobial & Osteostimulative Bone Graft Putty

With increasing antimicrobial resistance and an ageing population, bone infection is a growing clinical challenge with major socio-economic and healthcare impacts. The detrimental effects on treatment complexity and patient prognosis may be further exacerbated following trauma, or in individuals already compromised by comorbidities such as diabetes and cardiovascular disease.. Bone infections have a devastating impact on quality of life and incur substantial healthcare system costs. There is a pressing unmet clinical need for innovative technologies that improve patient prognosis and cost-effectiveness of interventions to prevent bone infection.
No injectable bone graft substitute materials are currently available that inhibit bacterial growth without addition of antibiotics. Injectability enables use in minimally invasive surgery, reducing time in theatre and improving patient recovery. Following extensive research, our group has patented1 an injectable dual action paste ‘DAP’ that stimulates bone healing and significantly inhibits bacterial growth (including biofilm initialisation by clinical isolates). However, our in vivo studies have shown that bone healing is enhanced and most consistent at sites where the DAP has partially fragmented to form a greater surface area. To induce fragmentation, we propose here a critical modification that will provide consistent and improved bone healing. The aim of this project is specifically to combine granular calcium phosphates with DAP to develop and de-risk a new multiphasic medical device prototype (DAP putty), enabling consistent bone tissue regeneration, while preventing bone infection without the inclusion of antibiotics. The incorporation of granular calcium phosphate will promote disaggregation, impart a mouldable texture favoured by surgeons, and provide an improved resorption profile.
Project aim/critical gap: Can we produce a clinically usable DAP putty with the required antibacterial and osteoconductive properties?
Objectives:
1. Manufacture and characterise range of prototype DAP putty
2. Select composition with most promising characteristics to meet user and physiological requirements, including optimal:

Injectability/ flow rate/ injection control - for ease of deployment and to fill contained defect site
Handling consistency - providing additional mouldable characteristics to expand potential applications
Fragmentation characteristics to promote bone ingrowth

Ultimately, this will offer commercial advantages by enabling application in additional clinical indications such as spinal, and thus an increased market share. DAP putty addresses these clinical and commercial opportunities, with no other competitor product combining these unique advantages in one injectable, ready-to-use device which can also be easily moulded by hand if required. This is highly desired by surgeons as no material preparation is required, and aids minimally invasive surgical procedures, saving surgical time and improving patient healing rates. The prevention of bone infections has a significant impact on the patient quality of life alongside a substantial reduction in healthcare costs. Crucially, we are developing a device with potent antibacterial activity in an era when antibiotics are becoming less effective, thereby presenting an alternative product to those reliant on antibiotic loaded bone graft substitutes.
Our team is in a highly competitive clinical and market position, working closely with our longstanding industrial partner Ceramisys Ltd. who provide considerable industrial and regulatory insight and advice alongside access to their medical device manufacturing facilities. Advantageously, our patent protects both products as DAP is an integral part of DAP putty. If funded, this MRC Gap activity will be an essential de-risking step, leading to a full DPFS covering regulatory testing through to first in human clinical trials.